Staffordshire University And Clive Durose Woodturners Limited

To undertake a diagnostic review of operations and re-engineering of manufacturing to deliver intelligent integration with business development strategy meeting diversification and global competition objectives.